Functional Imaging in the Zebrafish Visual System

The brain controls everything that sustains us in our every day life. But because of its complexity we have very little idea of how the brain works or how it is wired up during development.
We are using zebrafish to understand how the brain performs one of its many tasks, namely the processing of visual information. Even at early stages of development zebrafish use vision to hunt small prey and avoid predators.
We have generated zebrafish that express fluorescent indicators of neural activity in nerve cells within the visual system. Active neurons fluoresce brightly while silent neurons are dimly fluorescent. Thus, the neurons themselves can tell us when they are active and when they are not. Because young zebrafish are translucent we can see these fluorescent signals inside the brains of living intact larvae. We are using these fluorescent fish to see how nerve cells within the brain respond to different visual stimuli and how these responses change as the larval brain develops.
Investigating how the normal brain develops will give us insight into the causes and consequences of disorders of the brain, many of which (schizophrenia, epilepsy and Alzheimer?s for example) place a major burden on society.

Technical abstract
Understanding how the brain processes sensory information is a major challenge in neuroscience. The aim of this proposal is to use the optic tectum of larval zebrafish as a system to investigate how a defined visual stimulus is processed at defined stages in the visual pathway. Specifically we will characterize the circuit components that underlie the perception of motion. A major focus of the application is to also investigate how such circuitry develops. Firstly we will characterise direction-selective retinal ganglion cells (DSGCs). We have established a system to provide precisely controlled visual stimuli to zebrafish while performing in vivo imaging in the tectum. In order to visualise neural activity in RGCs specifically we have fused the genetically encoded calcium sensor, GCaMP3 to the presynaptic vesicle protein, synaptophysin to generate SyGCaMP3. We have generated a transgenic line of zebrafish that expresses SyGCaMP3 specifically in RGCs, thus allowing us to visualise motion-induced activity at the presynaptic terminals of RGCs in the tectum. Using this approach we will characterise the functional development of DSGCs and also map the laminar location of different types of DSGC axon in the tectum. This functional map will then be used as a point of reference to ask how information from DSGCs is processed and integrated in the postsynaptic tectal neurons. This will be achieved using bulk loading of the fluorescent calcium indicator, Oregon Green BAPAT 488 AM into tectal cells. We will determine how tectal neurons are tuned to motion in different directions and the location of each characterised cell within the tectum will also be mapped. We will also examine how the tuning properties and functional organisation of tectal cells develops. We will also characterise the functional properties of morphologically identified tectal neurons. This will be achieved through expression of a membrane targeted version of GCaMP3 which will allow morphological and functional characterisation of neurons. By describing each of the circuit components in this way we can begin to understand how the tectum as a whole processes visual stimuli. As part of this last aim we hope to isolate genomic regulatory regions that will permit expression of transgenes in subsets of tectal neuron. With these molecular tools in hand we can selectively manipulate different cell types and in the long-term ask how they contribute to the perception of motion and the generation of behaviours.